Science Hunters: Space Missions in Minecraft

The world’s current best-selling computer game, Minecraft, is also a recognised educational tool and is ideal for introducing children to Science, Technology, Engineering and Mathematics (STEM) concepts. It allows almost unlimited resources in the form of blocks with a variety of textures and functions, room to experiment and make mistakes, and analogies to real-world processes. Use of this visual, appealing environment can provide opportunities to engage with topics and settings that could otherwise seem abstract and inaccessible, particularly in a classroom.
Using well-established methods, this project will introduce children from under-represented groups, in a core age range of 7-14 years (Key Stages 2-3), to space exploration and engage them with learning about STFC facilities.
Drawing on a decade of experience delivering projects under the Science Hunters umbrella, previously mainly focused on environmental science and sustainable engineering engagement, we will pilot using our approach of (1) introducing a topic through discussion and hands-on activities, then (2) supporting children to explore the theme through interest-led construction and experimentation in Minecraft, to engage them with concepts around space exploration. As an integral part of the project, we will work with RAL Space to link to their science, technology, facilities, people and careers.
We will:

develop six pilot topics, themed around spacecraft, space environments, space measurements and facilities such as the James Webb Space Telescope and highlighting RAL career profiles;
deliver these sessions to schools, focusing on children from under-represented backgrounds;
deliver sessions to community groups for Looked After Children (LAC), children with Special Education Needs and Disabilities (SEND) and children in low socioeconomic status (SES) areas;
deliver sessions at community events, such as the RAL Stargazing event, and
produce accessible activity sheets based on the sessions as legacy outputs to be made freely available online.

Delivery will be tailored and targeted to children from under-represented groups, with a particular focus on children with Special Educational Needs, those in socioeconomically disadvantaged areas, Looked After Children and children in rural areas. Space science-based topics can spark interest for children, and presenting STEM in a relatable, engaging way can help children feel that the subjects and related careers are 'for them', contributing to development of a diverse future workforce and scientifically literate society where everyone is able to engage with STEM, research and innovation.